Isabel EPIFFANY medical eLearning platform

The impact of the Covid-19 pandemic and enforced social distancing in the UK has substantially cut the amount of training time in the workplace for healthcare professionals in training. Without enough training, new doctors and nurses risk entering work unprepared and lacking core skills. Whilst our project addresses this problem now, our vision also provides a new solution for rapidly upskilling away from the workplace.

Our solution is to create a virtual patient platform with cases - made by combining data from three different sources: 1) the very symptoms and signs reported by real patients themselves; 2) artificial intelligence in the form of a clinical decision-support technology and 3) the expertise of clinicians. The result is a new way of delivering online learning at scale allowing healthcare professionals in training exposure to a far greater number of clinical case problems available in any one workplace setting. The advantage of online eLearning is that platforms can automate the creation of thousands of virtual patients, as well as automate the assessment of performance of healthcare professionals on those cases as well.

The project brings together a clinical decision-support technology company - Isabel Healthcare, with a UK University - Nottingham - supported by stakeholders - other UK Universities, Health Education England (responsible for healthcare professionals in training) and NHS England's Academic Health Science Networks (responsible for spreading innovation across the NHS) in order to work on this challenge.

An existing 'proof-of-concept' beta-version of the eLearning platform without clinical decision support technology was developed by Isabel, and enhanced in 2019 following the award of an internal fellowship grant by University of Nottingham.

The project will consolidate that partnership, and transform the previous beta version into a fully functioning working prototype of the eLearning platform embedded with the clinical decision support technology and capable of generating virtual patient cases.

This funding would be used to:

1\. Embed Isabel's clinical decision support technology into the authoring process for generating virtual patient cases so all cases are evidence-based and include relevant 'never miss' diagnoses

2\. Streamline the authoring process and optimise the process by which multimedia (anonymised digital audio, images or video) is integrated into virtual patient cases

3\. Integrate an assessment system that evaluates the performance of users on cases and their development over time can be easily seen, with areas in need of strengthening identified to them and their teachers

Following on from an exploitation event on the 13th October 2020, Edge Hill University, one of the new medical schools in the UK has specifically requested to partner with UoN in the creation of Virtual Patients ( VPs) for use in their early years training programme.

Edge Hill University have specifically requested the design of 60 VPs cases for embedding into three strands of their curriculum (cardiovascular, respiratory and endocrine) and use among medical students entering their second year of medical school starting September 2021. The Extension funding will be used to fund the design and development of these 60 additional cases.

Significantly, this means that the project has already secured its first reference medical school customer using the platform as part of its curriculum within this phase of work which will help with subsequent marketing to other medical schools.